Large scale Maxwell's solver and its application

The aim of this proposal is algorithm development for the analysis of UltraWideBand ( UWB) signals propagating in complex, geometrically fine objects and cancer localisation using UWB signals. The outcome of this project will be a major breakthrough for computation in electromagnetics for problems which need to simulate transient wave propagation in electrically large but fine-detailed and dispersive structures.
The focus of this proposal is on enhanced finite difference time domain methods. These offer the capabilities of analysing arbitrarily complex, wide-band problems. The main difficulties in the use of the FDTD method are long execution time and high memory requirements when the simulation contains geometrical features that are electrically small relative to a large physical space. The project improves the computational efficiency from the viewpoint of the algorithm, coding and parallelisation. The practical application of the Maxwell's solver will be in the area of microwave imaging.